The University of Liverpool and Cattle Eye Limited KTP 24_25 R2

To combine specific dairy cow science expertise with the world's first Machine Vision autonomous livestock monitoring platform powered by deep learning Neural Networks in order to develop an impactful set of on farm protocols which will be proven to reduce lameness levels on a dairy herd.